Exploring the feasibility of virtual reality to support falls awareness education in care homes

One in three older people over the age of 65 fall each year, leading to injury, death and health services costs. This increases further in care homes environments, due to comorbidities, polypharmacy, mobility issues and cognitive impairment. It is important to support older adults in falls awareness and prevention in care homes, to reduce further and potential subsequent physiological and psychological impact from falls. This can be supported through the education of care home staff; as they are responsible for the health, safety and wellbeing of residents, as well as assisting with many of their activiites of daily living (ADLs). Although virtual reality has been used in education, it is focused towards medical or surgical simulation, and not taregeted towards those in social care. In addition, falls prevention VR focuses on treadmill training/exercise rehabilitation. A scoping review conducted suggested that lack of resources including lack of training, and individual staff knowledge of falls risk factors impacted on the facilitation of falls prevention and management strategies.

Sentireal provide personalised healthcare guidance/training through virtual/augmented reality on smartphone applications. There is the potential to develop software d be used as an engaging training tool for care staff which can provide support for self-management of falls risk to older people.

Objectives: To establish whether it is feasible for head mounted display virtual reality to be used as interactive training tool for care staff.
- Co-design a self-management and training VR application with care staff
- Test the acceptability and feasibility of the application.

Methods: A multi-phase project was conducted to co-design and test a VR proof of concept with care staff. An exploratory qualitative phase to explore and establish design, functionality and content of the VR alongside the current evidence base. A development phase with Sentireal was conducted, based on Phase I findings. A parallel mixed methods feasibility study explored the feasibility of the VR proof of concept (Falls Awareness Experience) across care homes in Greater Manchester. Validated assessment tools were used to assess the potential impact of the intervention and qualitative interviews were carried out to establish experiences of using the technology and to inform further design of the interfaces/App functionality. Based on Medical Research Council guidance for development and evaluation of complex interventions (Skivington et al., 2021) this work will inform the design of future trials. Collaboration with Sentireal during the development phase of the prototype has occured, with the potential to link with mHealth Technologies (spin off company from the University of Bologna) to understand how movement detection and machine learning can inform the app development.

Findings: Engagement, immersion and enjoyment were key factors for acceptability of a training method. The FAE suited the learning styles of care staff, and VR was accepted as a training method. Utilisation of a case study resident increased empathy to the resident experience. Feedback for development included additional locations, scenarios, and interactable items. Barriers and facilitators of acceptability and adoption were identified.
Conclusions: Identifying a potentially effective method of training for a complex intervention may influence the creation of future training programmes for care homes: to assist in increasing care staff knowledge, retention of information, and application of knowledge into practice. This in turn may improve the quality of care delivered and resident outcomes. Additional research is required to develop the proof-of-concept into a minimum viable prototype, and feasibility tested further.